Scaling BlazeBalm: Resource-Efficient Manufacturing Pilot and Insurer Deployment Prototype

BlazeBalm(tm) is a new class of wildfire asset protection: a fire-retardant membrane made entirely from nature-derived materials. It is \>95% bio-based, PFAS-free, plastic-free and fully compostable. Developed using food-grade biotechnology and upcycled UK bio-based feedstocks, the membrane delivers high fire resistance without the persistent chemicals and petrochemicals that have dominated wildfire response to date.

Wildfire is a global, concurrent risk. Around 6% of Earth's land area---approximately 770 million hectares---burns each year. At any one time, conservative estimates suggest roughly 300 million people are directly wildfire-threatened. Today's market lacks a truly circular, environmentally benign solution that delivers robust fire performance and can be produced responsibly close to where it is needed, including in off-grid contexts.

As a world-first product, BlazeBalm does not have an off-the-shelf manufacturing model. This project will establish the feasibility of a pilot manufacturing line that is mechanised, decentralised and low-energy.

Our immediate beachhead market is the US insurance sector, where carrier-led pilots will support real-world evaluation and scaling. In parallel, through this project, we will prototype an insurer-facing deployment app.

This project will demonstrate that high-performance wildfire resilience and asset protection can be achieved with bio-based, compostable materials and a production footprint aligned with resilience and sustainability.